Exploitation of the CMS experiment at the LHC, construction of MICE phase 2 and R&D for large-scale neutrino detectors.

This grant supports research activities in particle physics at the Large Hadron Collider, CERN, the construction and testing of a beamline to evaluate a technique for the collimation of a muon beam, and work aimed at developing new techniques for the construction of megatonne detectors for neutrinos. Exploiting the newly commissioned Compact Muon Solenoid detector at the LHC will bring greatly enhanced understanding of the 'Standard Model' of particle physics, particularly in the area of heavy-quark physics, searching for as yet undiscovered gauge bosons and supersymmetric particles, and ultimately shedding light on the mysterious 'Higgs' boson which is connected with the origins of mass. The experimental work on to producing a narrow beam of muons is an essential precursor to building intense beams of these particles which will be used, by their decay in flight, to provide intense beams of neutrinos to be detected in large (million tonne) detector systems. Studying in detail the properties of neutrinos will illuminate the matter/anti-matter asymmetry of our universe.